University of York and Community Farmer Network AAKTP 22_23 R3

The KTP will increase the capacity and reliability of existing supply chains and build new supply chains for high-quality products from indigenous/traditional climate-resilient crops grown by smallholder farmer networks. Innovative brand development will be used to open up new market opportunities.